Innovative energy-harvesting technologies to promote active travel

GALLANT aims to enhance the connectivity that is important not only for nature, but for active travel and inclusive mobility; and to tackle sustainable energy as a key challenge to achieving net zero carbon. Sustainable low-carbon energy solutions (SLES) are needed to achieve net zero, energy resilience, improved air quality and green job creation, but no solution will be truly effective without a shift in users' behaviour. On this project, Anton is investigating and testing innovative, small-scale energy-harvesting technologies to promote active travel and show to the commuters the importance of their role in the sustainable transition.